Towards risk-adjusted breast cancer screening: optimisation and evaluation of a deep learning platform for predicting 3-year risk from mammograms

Breast cancer remains a leading cause of death in women aged 40-74y in the UK, underscoring the importance of improving early detection and treatment. One strategy proposed to improve early detection is risk-based screening. Here interventions are tailored, so that those most likely to be diagnosed with breast cancer receive more screening. A key component of this is risk assessment.
Much research has considered risk models using classical risk factors, such as family history and hormonal factors. Recent evidence points to greater effectiveness of risk assessment over the short-term using information from screening mammograms, than all other risk factors combined. Currently, there are two main AI tools available for image-based short-term risk assessment, exemplifying progress in this domain: the open-source Mirai (developed by Yala & Barzilay, MIT) and a model developed by the Karolinska Institute. Of these, only the latter is commercially available, and is currently licensed by iCAD.

Despite the promise it holds, AI-driven risk-based screening is not currently implemented within the NHS Breast Screening Programme (NHSBSP) due to a multi-faceted gap: the absence of a robust, extensively validated, and easy to deploy AI-based risk prediction tool that demonstrates clinical utility and health-economic benefits in the UK context.

Our group has developed a deep-learning tool called BREST (Breast Risk Evaluation from Screening Test) for three-year risk assessment using screening mammograms. Supported by a CRUK grant and preliminary studies on the OPTIMAM’s OMI-DB database (18,800 NHS patients), BREST has AUC (Area Under the Curve) 0.70 to 0.71, matching Mirai (0.68 to 0.69). on the same test sets. However, to fully exploit BREST's potential and address the above gap, further development is crucial.
Our project will advance BREST's development through three key objectives, each targeting a specific aspect of the gap identified:

Performance enhancement and retrospective evaluation: Our project is set to optimise and significantly expand the training process for the BREST algorithm, utilizing a newly acquired, extensive, anonymised dataset from the NHSBSP, in collaboration with OPTIMAM. This dataset encompasses over 694,000 screening episodes and 2.93 million mammograms. By leveraging this vast resource, we aim to enhance BREST's predictive power and ensure robust performance across various scanner technologies and manufacturers, directly tackling the identified gap in performance and clinical validity.

User-friendly API development: We will develop a user-friendly Application Programming Interface (API) to facilitate future seamless integration of BREST into healthcare facilities' digital ecosystems and prospective studies. This API will be designed to support real-time risk assessments during breast cancer screenings, promoting broad compatibility and facilitating easy adoption across healthcare settings.

Health economic evaluation for AI-driven screening with BREST: Leveraging our previous work, we aim to quantitatively assess the potential cost-effectiveness of AI-driven, personalized screening within the NHS, using BREST-specific health-economic models. This includes setting AI-based risk thresholds to optimize screening intervals, reducing advanced cancer cases, and enhancing screening efficiency.

We aim to bridge a gap in implementing new AI-driven, personalized breast cancer screening in the UK. Work to address the above objectives will set the stage for prospective evaluation, commercialization, and ultimately integrating risk-adapted strategies within the NHSBSP.